Dimensionality tuning and quantum engineering in new 2D materials

Experimental low-temperature physics involving high pressure, extreme magnetic field and milliKelvin temperature tuning of exotic low dimensional materials. The project will focus on the (Transition-Metal)PS3 2D magnetic materials, studying fundamentals of magnetism and quantum mechanics. Specific aims are to:
Study the effects of compositional changes on these materials' electrical, structural and magnetic properties.
Apply ultra-high pressure using opposed diamonds to push their 2D crystal lattices towards 3D, exploring the exotic metal states that form and searching for new phases such as unconventional superconductivity
Prototype the assembly of nano-sized electrical devices in a cleanroom fabrication environment based on VPS3 and seek to demonstrate the first VPS3 transistors